The Social Integration of Veterans with Military-Induced Hearing Loss Post-1918

Veterans have been the focus of increasing interest in both history and literary studies, yet so far studies have predominantly focused on physical disabilities and PTSD and have largely concentrated on America. Research has yet to be conducted on the experiences of veterans with military-induced hearing loss in Britain post-1918, despite the fact that at least 2.4% of the British army sustained hearing loss during WWI to a disabling level.
However, the majority of cases went unreported due to the widespread attitude of British doctors viewing these soldiers as 'malingerers' (Conroy and Malik, 2018), and therefore the number may well be higher. This research will explore contemporary attitudes of medical professionals; reactions of the British public towards veterans with hearing loss; the representations of those veterans in the British media; and government policy towards those veterans, asking how these factors contributed to the negative and arduous experiences of WWI veterans with military-induced hearing loss. More broadly, it will improve contemporary understandings and representations of disabled veterans, provide a new insight into post-war ideas about disability, and make important contributions to veteran studies, war and conflict, disability, and the medical humanities.
This research will address the following questions:
How did government legislation affect veterans with hearing loss differently to those with visible disabilities?
Was there a link between veterans with military-induced hearing loss and mental health illnesses?
Did misconceptions of deafness prior to 1918 affect the perception of veterans with hearing loss?
What was the role of the media in forming the British public's perception of disabled veterans?
Was hearing loss a unique and unusual experience of post war disability, and if so, why?